Urban Energy Rhythms

Active management of energy demand will be an essential part of our future smart cities, and as a consequence, fundamental assumptions must be reflected in system design from the outset. Energy demand can only be managed in so far as either the user is prepared to forego an energy service (discretionary) or the system includes built-in (latent) energy storage. If neither of these criteria is met, flexible supply or additional energy storage will likely be needed in preference to demand management.

Working with UK construction leader Costain, whose catalogue of awards recognise them as best innovators of technologies for construction and by applying your research within their most influential projects, you will combine modelling at different levels of complexity to enable simulations and analysis of different energy scenarios within mixed use developments that span commercial and residential communities. Overall the project aims to characterise the energy input/output behaviour of distinct development component types and, through simulation modelling, develop design recommendations for improving the deployment of energy generating and management assets.